Data Management and Analysis Service (DAMS)

Ocean Array Systems Ltd, has been funded by Innovate UK to conduct a feasibility study into the

development of a Data Analysis and Management Service (DAMS). This grant is provided to help small

companies to develop ideas for new or enhanced products.

Ocean Array Systems is a Cambridge-based software development company working in the wind and tidal

renewable energy sectors. It has previously developed resource characterisation and turbine simulation

software, which model turbulent and unsteady flow, including wake effects.

This latest development will enable users of large LiDAR and ADCP datasets to manage and analyse the

data, unlocking their potential to inform decisions.